Sustainable Materials in the Creative Industries

Over the past two decades sustainability has developed from a peripheral concern to a pressing mainstream issue, affecting domestic and industrial domains. The creative industry's diverse outputs, ranging from physical artworks and hard luxury goods to publications and films, all entail multiple entanglements with material sustainability. The project team will scope current and immanent sustainable practice around the sourcing, use, disposal, recycling and reuse of materials, to help understand the creative sector's ongoing responses. Recognising that different creative disciplines have different prerogatives and operate under specific pressures, the research will take a discipline-led approach, whilst also acknowledging where cross-discipline activity is evident.

The project will cover: Architectural Design (including architectural model making); Applied Arts (Ceramics; Furniture making; Glass; Goldsmithing and silversmithing; Instrument Making; Jewellery); Design (Industrial design; Packaging design; Product design; Design for medical applications), Fashion (menswear, womenswear; accessories, including leather working), Filmmaking; Fine Arts (Installation; Painting; Printmaking; Sculpture), Museums, Galleries and Heritage (Collection conservation and restoration; Curating contemporary art; Museum display and storage; Heritage building maintenance); Photography, Textiles, Theatre and performing arts (including Scenography, Costume, and Lighting).

The result will be a comprehensive record of the current positions on materials sustainability and related issues held by the spectrum of creative industries active across the UK. This will be supplemented by a series of case studies of individual initiatives from other countries, predominantly in the developing world, where improving sustainability is an evident element of the activities under examination. In both cases, reference will be made to how the identified activities relate to the United Nations' Sustainability Development Goals.

The project activities will include a comprehensive literature review, remote surveys and informal scoping interviews with practitioners and associated professionals working in one of more creative disciplines, as well as (conditions allowing) engaging with members of the creative industries through small, discipline-focused workshops and project roadshow events held at the project team members' institutions in Brighton, Edinburgh, London and Plymouth. These events will be opportunities to engage in dialogue, present the interim findings to the attendees and to gather further information. Should travel and social distancing restrictions make some elements of this approach unviable, the team will focus on a more digitally orientated data collection, review and result broadcasting strategy. The case studies will draw on the team members' previous overseas research experience and professional networks, supplemented (where possible) by field visits to enable them to understand how sustainability ideals are informing individuals' practice and perceptions in the context of the case study initiative.

The key result will be a composite report, authored by all the research team. The report will act as a benchmark of state-of-the-art practice and perceptions around material sustainability in the creative industries, identifying existing trends and showcasing cutting-edge developments, as well as flagging sector-wide and discipline specific barriers that will have to be negotiated or addressed to achieve widespread sustainably orientated practice. The report will also provide insights into the creative industries from an international perspective and contribute to an understanding of how the Global Challenges Research Fund and Newton Fund might be utilised to instigate or support sustainability initiatives relating to the creative industries across the developing world.